A Community of Masters and Servants? Chatsworth, 1811-1914

The aim of this project is to use the extensive archival materials in the Devonshire Collection in order to gain an understanding of the wider community who have lived and worked at Chatsworth during the nineteenth century, brought together by relationships of work and service. It will employ an interdisciplinary linguistic-historical approach to explore the changing relationship between masters and servants between 1811 and 1914.